Esplorio Innovation Voucher April 15

Esplorio is the simplest way to record and share your travels. We are building a iOS app that lets users automatically record their routes and photos while travelling, turning all of their content into a beautiful travel journal they can easily share.